ACF/App/Innovation

A low cost, streamlined and efficient solution to building maintenance operations that will put more control in the hands of the client, will minimize their involvement from report to completion of the issue or fault found and automate the generate complete records of all undertakings for future client reference.